Driving Approach Optimisation for Alternate Energy Systems

This project directly addresses the challenge of supporting the in-service deployment of battery and hydrogen vehicles to the network, by providing tools for drivers to readily adapt to driving these vehicles.

It has been well documented that driving approach can have a significant impact on energy usage, the University of Birmingham (UoB) has previously demonstrated between 17-20% energy savings in tram and metro systems. EneRail has commercialised this approach through the development of a low-cost DAS for trams, that is about to under operational testing in Australia (TRL 8). We propose to modify this DAS for energy optimised driving for battery and hydrogen vehicles, connecting it with the power management system to provide real-time energy optimised driving approaches.